QUANTITATIVE EXAMINATION AND MODELING OF SINGLE MOLECULE MOTION IN LIVING NEURONES

The ability to accurately quantify biological processes is an invaluable tool. To date large volumes of biological data are simply described in a qualitative way. This approach may result in subtle but important details about a process being overlooked and makes comparison between different cell and system types difficult. In this work the goal is to provide a quantitative method with which to describe a specific biological process, the movement of proteins in the membrane of a cell. As many of the proteins in the cell membrane are known to be receptors (proteins that translate stimuli from the outside world into a form that is recognized by the cell) the ability to understand how and why they move should yield considerable insight into fundamental workings of this biological process. For example, might the application of a drug have an action on the trafficking/mobility of a cell membrane protein? Clearly a method that could unequivocally assess this would be of value, particularly if the method allowed comparisons to be made across cell type and be used for different types of protein. To this end the study seeks to provide a quantitative characterization of membrane protein trajectories by assigning them a mathematical function. This function would permit important cross system comparison while at the same time would provide a clear indication of any change that may have taken place within a single system, such as a drug effect.

Technical abstract
Single molecule tracking is a powerful technique for studying the migration of single molecules within living cells. Combining this technique with quantitative characterization of molecular motion would provide significant insight into the role played by the cell membrane and cytoskeletal architecture in regulating molecular mobility. The project brings together experimental data from the group of Dr N. Emptage (Oxford Pharmacology) and molecular modelling expertise of Dr V Burlakov (Oxford Materials). Dr Burlakov will be ?hopping? from Physical to Life Sciences and will work in Dr Emptage?s laboratory for the duration of the project. The main outcome of the work will be the development of robust experimental and modelling methodologies for unambiguous quantitative characterization of molecular mobility in the cell membrane. Although initially developed for the analysis of protein mobility in neuronal membranes the model will be sufficiently generic as to allow for its use across a wide range of cell systems, thereby facilitating comparisons.